SPOT - The Safer Prescription of Opioids Tool - National Scale-up and Deployment

SPOT, The Safer Prescription of Opioids Tool, supports prescribers when relieving pain at the end-of-life. It has been featured in the BBC on TV and online, and it is currently in use in NHS Borders to support palliative care of patients.

The COVID19 pandemic is creating an increased demand for drugs (known as Opioids) that relieve pain at the end of life. This increased demand is in turn causing shortages of the first-line choices available for these drugs.

At the same time, doctors and nurses are being redeployed to work in unfamiliar environments and undertake new roles including an increasing amount of prescribing of opioids for pain and palliative care.

This puts the patients, and the doctors and nurses at risk of harm. There is a potential risk that prescribing these unfamiliar medicines in a new setting leads to an increased likelihood of overdosing a patient causing respiratory depression and possible death, or under-dosing the patient and the patient suffering.

We know that SPOT supports prescribers in using these medicines safely and that it has a role in reducing the risk to patients of harm.

The aim of this project is to make SPOT available to all prescribers in the UK on a free-to-use basis for the duration of the COVID19 pandemic and analyse the prescribing data to make sure that SPOT can best support doctors and nurses when they prescribe these vital drugs. We will approve SPOT for the FDA to export SPOT overseas and seek partnership with organisations in the USA and UK.